Discrete Potential Theory and Applications

The project is devoted to basic research in pure mathematics.
It is based on the well-studied interplay between the theory of electrical networks -seen as abstract mathematical tools- and the theory of random walks on graphs. Four specific topics within this framework are addressed by the project:

-- The Poisson boundary for random walk on graphs and groups;
We follow an active tradition in group theory, triggered by Kesten, where results about groups are obtained indirectly by considering a random walk on the group and relating its behaviour, or the structure of a boundary associated to it, to the algebraic properties of the group. The project benefits from a recent strong result of the applicant providing a criterion for the Poisson boundary, as well as a novel idea of associating a random finite graph rather than a random walk with a group, exploiting the recent theory of graphons by Lovasz et. al.

-- Discrete conformal uniformization in the sense of Benjamini & Schramm;
We seek to strengthen a new result of the applicant, related to the above, that answered a question of Benjamini & Schramm. Such a strengthening will provide new results on the Poisson boundary.

-- The relationship between the cover time and the cover cost in extremal and random finite graphs.
The cover time of a graph is an important concept in mathematics and computer science, and is even studied by physicists, but it is very hard to compute or even approximate. Using the concept of cover cost that the applicant introduced, we seek to simplify the approximation of the cover time for many classes of graphs by breaking it down into two steps: showing that it is close to the cover cost, and computing the (provably more tractable) cover cost.

These topics lie in different areas of mathematics, all of which have seen a lot of research activity in recent years. They are interlinked by the general theme of electrical networks, random walks, and their interplay, and share further finer interconnections. The project aims to contribute by producing new results individually for each sub-topic as well as by establishing or strengthening connections between them.

The project's results will be of interest to several research communities, including Graph Theory, Probability, (discrete) Potential Theory and Group Theory.

Potential impact
The most direct beneficiary of the proposed research is the academic community, especially mathematics, as the project focuses on basic research.

The project will contribute new results and techniques to mathematics. The following steps will play the major role in facilitating the dissemination of this knowledge throughout mathematics and maximise the project's impact

-- Publications in leading international journals.
-- Preprints published immediately on international servers.
-- Scientific collaboration with prominent researchers.
-- Presentation of results in conferences, workshops and seminars.
-- An end-of-project workshop, making an international community of experts aware of the final results of the project.

The project will have a significant contribution to mathematical education, and so further long-term beneficiaries will be spread across economy and society. This contribution is pursued in two ways: firstly the Mathematics Department at the university of Warwick intends to introduce a new module on the general theme of the project -namely the general theory of electrical networks- for 4th year undergraduate students, which will be taught by the applicant. Secondly, the applicant is working on a textbook on this general theory, which this project benefits from and contributes to.

Finally, since electrical networks are ubiquitous in our lives, it would not be surprising if progress in their general theory eventually finds direct applications in industry. Further applications may arise through the usage of random walks in computer science. Collaboration with engineers at the University of Warwick (see also the `pathways to impact' section) will help to exploit such opportunities when they arise.